Market assessment for BeQualified (BQL)

BeQualified aims to develop an on-line, real-time system providing information on candidate qualification and professional membership in support of the recruitment process. The project proposes to determine more accurately the scale of the market, clarify partner and user needs and expectations and scope the technical, operational and administrative requirements needed to implement BeQualified’s technical solution.